Alice Camera™: An AI camera made for content creators

Photogram Ltd is a computational photography startup specialising in AI-accelerated hardware and software for modern content creation. Our project crosses the boundaries between deep tech and the creative industries with a vision to empower creatives with the necessary, open, and modern technology to enhance their art form. We are at the intersection of computer vision, artificial intelligence, IoT, as well as creativity, photography, and consumer goods.

Our solution is The Alice Camera(TM) a novel AI camera built for content creators and modern photography. A disruptive product because it reimagines the camera developed as a computer, featuring an interchangeable lens system, professional-quality imaging sensor and cutting-edge AI-accelerated hardware and software to process the latest computational photography features. Imagine having one device that gives you the best elements of a DSLR, mirrorless camera, and smartphone.

The photographic art form is in the midst of an existential crisis, similar in scale to when digital replaced film. Camera makers and photographers alike have assumed that the best way to make cameras better is with faster glass, bigger sensors, and complex mechanical solutions; leading to increased weight, difficulty of use, and costs. However, smartphones can now control their low-quality optical systems to produce images with much better quality than they should be capable of producing. A smartphone's most important aspects are now its computational power, the algorithms running on its processors, and the size and quality of the datasets used to train those algorithms. Currently, there is no end-to-end solution like ours in the market for professionals, with the closest related products delivering disconnected elements of the shoot-to-share workflow.

Photogram AI was founded in July 2019 on Entrepreneur First, a deep tech accelerator in London. The company is incubated at the UCL Innovation & Enterprise university incubator in King's Cross, London. Since founding, Photogram has built strong relationships with other prestigious institutions and partners to help research, develop, and market the vision of the Alice Camera(TM) to their customers. The company joined the Digital Catapult Machine Intelligence Garage and 5G accelerator programmes, the British government's innovation hub, and NVIDIA's accelerator for AI start-ups revolutionizing industries winning a total of £200,000 of cloud computing credits and support to train, run and deploy their proprietary AI models and test IoT hardware. Additionally, Photogram is working with Additive Flow, an Innovate UK backed startup, as their sustainability and materials engineering consulting partner; Aetha Design, an ex-Dyson run agency, as their product and industrial design consulting partner; Mettle Studios, as their app and software engineering consulting partner; SMS electronics, one of Britain's largest and oldest contract manufacturer, as their manufacturing supplier, and London & Partners, the Mayor of London's PR agency, as their business growth advisers.

The project will seek to demonstrate substantial countrywide efficiencies can be created in the consumer electronics value chain, through faster deployment of technology to customers using UK manufacturing. It will underline our/Britain's reputation at the forefront of AI-enabled creative technologies, and provide us opportunities to export.